Redefine energy Efficiency solutions for hydrogen powered SHIPs in marine and inland waterway (ReShip)

Under the framework of Zero Emission Waterborne Transport (ZEWT), hydrogen as the future fuel for ships offers an opportunity to zero the GHG emission. Nevertheless, the challenges for onboard hydrogen storage and utilisation obstruct this long-desired revolution. Novel and effective technology solution is urgently needed. The project, RESHIP, aims to redefine the onboard energy saving solutions for newbuilds and retrofits in marine and inland waterway with disruptive technologies in two distinct areas, Energy Saving Devices (ESDs) and onboard hydrogen utilisation. Regarding the ESDs, the project proposes to research and develop hydrogen compatible ESD solutions in standalone/combined applications, cantered around Tubercle Assisted Propulsors (TAPs), to improve the vessel's propulsive energy efficiency and to optimise towards hydrogen power and drive system. With the novel and energy efficient hydrogen carrier technology HydroSil, RESHIP links the ESD technology to the research of the energy efficient onboard hydrogen utilisation technology to systematically reshape the hydrogen driven ships with a holistic energy saving solution. Together, RESHIP aims to achieve a minimum overall 35% energy saving and to half the hydrogen storage demands on space and/or weight, comparing to the state-of-the-art hydrogen powered vessels. The proposal responds to the Horizon Europe Research and Innovation Action call on the topic “Innovative on-board energy saving solutions” (ID: HORIZON-CL5-2021-D5-01-10). The consortium gathers world-leading multidisciplinary experts and key patent holders with 13 partners from 9 EU countries, forging a complementary stakeholder group. The consortium covers two industrial sectors, shipping and ships together with hydrogen. The implementation of the developed technologies will be demonstrated and validated in technical, environmental, cost economical, safety and regulatory levels, bringing TRL from 2-3 to 5-6.